Uncertainty and risk in the development of additive manufacturing produced structures in the aerospace industry

Additive Manufacturing (AM) is a new manufacturing process that 'grows' 3D parts, layer by layer. By allowing the construction of extremely complex geometries, it has led to exciting innovations in the manufacturing industry. It is clear that, as a result of its ability to generate components that are structurally, thermally and/or flow optimised; AM has the potential to be applied in many areas of the aerospace industry. Before this can happen, however, it has to be established that the developed technology will significantly reduce the risk of component failure. To that end, the aim of this project is to establish how the inclusion of components that have been created using AM will reduce the probability of failure of aerospace structures. This will be based around a computational modelling approach and will make use of advanced Finite Element software as well as a technique known as Subset Simulation, which can be used to efficiently estimate failure probabilities. This work will be followed up by a cost benefit analysis, which will establish the merits of adopting AM in the aerospace industry. As well as working within the area of Aerospace Engineering, the successful applicant will also work closely with colleagues from the Department of Computer Science. This is to ensure the efficient running of the large computational models that will be involved in the project. Moreover, the student will also work closely with the Renishaw Additive Manufacturing group. The project therefore provides a unique opportunity to work with a world leading engineering and scientific technology company which has an excellent track record in research

Potential impact
The proposed training programme is envisaged to have a multifaceted impact as follows:

1) Graduate Employment in Industry
The CDT is specifically focussed on training graduates according to the requirements of industry in the areas of risk and uncertainty in complex systems and environments. Our graduates will benefit from specifically tailored multi-disciplinary training with extensive involvement of industrial partners. Engineering companies will benefit from graduates trained to make complex high-level design decisions on projects such as the development of wind farms, nuclear power systems and aircraft development, in the context of uncertainties and risks from climate change, terrorist attacks, environmental change, societal acceptability, economic sustainability and feasibility and so forth. Companies from the economic-financial sector will receive graduates with a systems level economic, mathematical and technical understanding in order to derive and implement optimal long-term actuarial decisions as a basis for a sustainable financial environment. Environmental agencies and authorities will receive graduates with an extended technical and economic understanding, who are trained to communicate risks to society and to receive feedback for translation into technical and economical adjustments and also into policies, etc.

2) Graduate Employment in Academia
Our graduates will possess unique potential for distinguished academic careers based on the combination of multi-/inter-disciplinary and industry-oriented training. With this unique strength they will be role models for the next generation and key players in defining groundbreaking research for the next several decades. They will carry the integrated multi-disciplinary and industry-oriented training approach of this CDT into academia generally and so influence the educational and research landscape on a global scale.

3) Research Impact on Industry
The scope for deployment of newly developed methodologies in risk assessment in industry is considerable, as indicated by the industrial letters of support. The main mechanism for structuring the realisation of this impact is through the student placements and subsequent ongoing involvement in the research projects. The Executive Board will have strong industrial representation, and will provide guidance on maximising the knowledge exchange achieved. This avenue is the key driver to benefit the UK economy and society. It will accelerate the economic growth through both technological and intellectual culture change and it will attract foreign investments.

4) Impact of the research on academia
The multidisciplinary research concept of the CDT is expected to emerge into academia as a role model. The industrial challenges to be addressed are characterised by a rapidly increasing complexity and inter-connectivity between systems from different disciplines. This requires a culture change in research over the next decade, which will be taken up enthusiastically by this CDT and spread outward to the wider academic community. The large network of our international partners for the CDT will provide a means of structuring the impact of CDT research advances on the academic community in addition to the usual forms of transfer such as international peer-reviewed journal publications, conference presentations and a web site, which will all be used.

5) Impact of the Centre on the University of Liverpool
The CDT will be a prominent part of the strategy to develop a world leading location for the study of Risk and Uncertainty at Liverpool. The investment in staff described in the letter of support makes this a realistic goal, and the development of a large number of connected PhD projects within an ambitious and outward looking framework will be a powerful means of driving the development towards the stated goal.